Fully Fibre Optic - Fuel Quantity Indication System (FQIS)

Existing fuel quantity measurement systems are safe and extremely reliable, but with less metallic material in future generation commercial aircraft wings the removal of any electrical conductors (wires) and electrical power sources from the wings and fuel tanks is extremely attractive. The Boeing FQIS project builds on two years technology research with AFE Ltd from Carterton to develop a fuel measurement system that removes the need for electrical power inside the fuel talks, while also removing the need to have electrical conductors in the aircraft wing.